Child Centric Fire Alarm

Continue with the design, research and development of a new type of domestic fire alarm system which wakes the occupants using a new type of aural and visual notification system.